Influence of Flavonoid Structure and Metabolism on Cardiovascular Protection

Technical abstract
The proposed research will further explore the hypothesis that dietary flavonoids can protect against cardiovascular disease.

Available data suggest that dietary flavonoids can reduce the development of atherosclerosis in animals, improve endothelial function in humans, and reduce the risk of cardiovascular disease in populations. There are many hundreds of flavonoids present in the human diet, but cardiovascular benefits may be limited to a smaller number of compounds. The importance of flavonoid structure for bioactivity needs further study. Furthermore, most flavonoids undergo extensive and often rapid metabolism prior to absorption and excretion. Many previous in vitro studies have failed to take this into account and have only studied the parent aglycone form of the flavonoid. Metabolic changes to flavonoid structure could have a profound effect on their bioactivity.

Our overall aim is to investigate the effects of individual flavonoids and their metabolites on bioactivity relevant to cardiovascular disease. The specific aims are:

AIM 1- To examine the in vitro effects of isolated flavonoids and their metabolites on markers of endothelial cell function, platelet function and inflammatory mediators produced by neutrophils and monocytes.

AIM 2- To investigate the effects of acute and regular ingestion of isolated flavonoids on brachial artery vasodilator function, and markers of endothelial cell function, platelet function and inflammation. Effects on established risk factors for cardiovascular disease will also be assessed.

The project is a collaboration between the Institute of Food Research (Norwich, UK) and the University of Western Australia (Perth, Australia).